Light Electric Vehicle (EV) Regulatory Science and Innovation Network

The central aim of this project is to develop a collaborative network to address critical concerns about low-powered EV (electric vehicle) battery technologies, and to design regulation/s that achieve balanced outcomes for industry and society.

This opportunity relates to e-bikes, e-cargo and other low-powered electric vehicles (LPZEVs).

Via its 'discovery' phase, the project will focus on lithium-ion battery technologies, working collaboratively with network participants to identify the regulatory challenges faced by industry and research partners, and work together on appropriate regulatory tools as a way to guide the research and innovation responses required.

Through its 'implementation' phase, the network will be well-placed to tackle other related issues that require regulatory science, such as smart, connected and autonomous technologies in relation to riders of bikes and other vulnerable road users.

The results of this assessment will provide a clearer picture of what regulation might be able to achieve, and help steer decision making, by the supply chain and by Government and the Regulator/s, and ultimately create a culture of positive improvements that supports innovation and UK industry growth.

The network establishment effort is led by the Bicycle Association, the UK cycle industry trade body, which is active in UK and European standards development. The BA is also active in OPSS and UK government commissioned university trials, including investigating the safety and whole life performance of e-bikes, low powered zero emission vehicles (LPZEVs), lithium-ion batteries and smart and connected vehicles.

To date there has been only partial, rather than intentional multi-stakeholder network and ecosystem development around these issues. This includes developing fit-for-purpose regulation that will support UK industry growth and accelerate commercial and consumer adoption at scale.

It is anticipated that the network will include logistics businesses and operators; manufacturers, producers, distributors, retailers and other Bicycle Association industry members; leading research organisations like WMG and the other relevant High Value Manufacturing Catapults; science networks like SCI; place-based innovation experts at the Connected Places Catapult; relevant officials at DfT, DLUHC; regulators like the Office for Product Standards and Safety; online platforms including Amazon and eBay as well as intelligence gathered from CONEBI, and other relevant European and global industry and standards bodies.

Outcomes of regulation are anticipated to include product approvals, regulatory exemptions, rewards, or penalties, requiring a performance framework based on a collaboratively developed logic model, to assess the positive and negative outcomes on the supply chain.